Materials engineering proof of concept to achieve the simultaneous goals of low optical loss and low Vp in DP-QPSK electro-optic modulators based on gallium arsenide by u2t Photonics UK Ltd.

As the global appetite for data increases system architects demand higher performance from
component suppliers and often at reduced cost. The aim of this project is to demonstrate
hitherto mutually exclusive goals of low optical loss and low drive voltage for key
components in the transmit side of long haul fibre-optic communication links by innovative
engineering of the materials used to fabricate the transmitter components. The use of novel
materials for these components provides systems architects with the potential for optical
function integration leading to small size, lower power consumption and the associated
benefits to the environment through a reduction of raw materials and carbon footprint.